Advanced Zero Emission Analysis Tool

The Advanced Zero Emission Analysis Tool aims to demonstrate the capabilities of a numerical assessment tool for rapid decision-making support for professionals in the marine industry, including owners, operators, system designers, engineers, etc., by incentivising optimum green fuel alternatives and equipment specification for zero emission operations of vessels, as well as optimisation of vessels' duty cycles and operational profiles for efficient power utilisation.

The tool can be applied for assessing the feasibility of zero emission modifications of existing vessels as well as be incorporated into early design stages for any new-build project. By the end of the project the tool will be offered to the UK maritime industry to allow rapid and cost-effective evaluation of the large offshore support fleet for zero-emission operation, accelerating the transition to green fuel and contributing to the national efforts of achieving net-zero before 2050\.